University of Nottingham and Teledyne e2v (UK) Limited

To develop innovative, world-leading, high power industrial microwave generators for large scale microwave processing and to maximise the business opportunities that commercially benefit from their use.